University of Bristol and IQE (Europe) Ltd

To advance GaN RF devices by optimizing the electrical and structural characteristics of the epitaxy process to improve the device energy efficiency, performance and yield.